Bio-plastic

Recently we have observed and experimentally reproduced a fast biological method for polyethylene bio-degradation. We have been able to verify the initial observation through the use of analytical tools. The speed of degradation is sufficiently high that we are confident that this technology could form the basis of a commercial scale bio-reactor for use in waste reprocessing plants.